Discrete Dislocation modelling of low cycle thermomechanical fatigue in Nickel alloys

To phase-out fossil fuels and decarbonise our society we must reinvent our materials and structures. Emerging gas turbines and fusion reactors will expose engineering components to unprecedented thermomechanical loads beyond current safety limits. Metal alloys, our most versatile and tough materials, raise the greatest potential for surviving harsh and complex thermomechanical loads, but our material failure prognosis and prevention strategies currently rely on experience of what has worked in the past as we still fall behind in understanding key deformation and damage mechanisms.
Fatigue failure is remarkably notorious in aeroengine and nuclear technologies where cracks can develop and grow in critical components within only a few services cycles, raising huge socioeconomic and environmental risk. Such detrimental failures are severely triggered by the interaction of slow metal deformation at high temperature (creep) and fast deformation at low temperature (plasticity) over each service startup-shutdown cycle. Our understanding of this interaction remains largely phenomenological and limited by the experimental challenge of reproducing real service loads and observing in-situ damage mechanisms. This leaves us with the question of what exactly goes on in the microstructure under the cyclic temperatures-loads experienced in practise, preventing us from designing and manufacturing supreme alloys and engineering components suited to the application environment.
This EPSRC New Investigator Award will address the pressing need to understand, predict and mitigate fatigue failure under the real cycle thermomechanical loads encountered in critical components of emerging transport and nuclear technologies. Motivated by the prohibitive resources and difficulties involved in testing materials under extreme environments, we will harness the power of computers to unravel microstructural fatigue damage mechanisms. We will leverage a novel planar discrete dislocation modelling framework to simulate the dynamics of dislocations underpinning cyclic plasticity/creep and fatigue damage accumulation. By utilising the paradigm of Nickel superalloys, we will challenge computational bottlenecks that hamper the use of discrete dislocation modelling by non-numerical specialists and the wider research community whilst also enabling the first simulation of dislocation-based microstructural evolution under the real coupled thermal-mechanical cyclic stresses encountered at the fatigue hot spots of engineering components. These step advancements will assist material scientists, engineers and manufacturers in rationalising experimental results, in exploring the microstructural parameter space to improve alloy performance and in developing accurate finite element models for component design and failure assessment.
The project employs senior software engineers to develop beyond state-of-the-art computer code and is supported by world-leading academic partners at Imperial, Leicester, and Twente as well as industrial partners at Rolls-Royce plc and the UK Atomic Energy Authority. We seek to deliver fundamental science and research tools that can drive transformative impact on UK transport and energy sectors, directly leveraging applications where materials experience extreme temperature/load fluctuations, including new jet engines, nuclear fusion/fission reactors, hydrogen fuelled transport and hypersonic technologies.